OutSec Cyber Security

OutSec provides secretarial support services to UK and European clients in areas such as medicine and property. The importance of protecting operational systems and servers is crucial to the ongoing success of the company. The Innovation Voucher will assist in this process of installing a rigorous software firewall against such assaults in the future.